Plasma Functionalisation of Recovered Carbon Black & Graphene for Multifunctional Elastomers (ElastoPlas)

This highly innovative project will investigate the use of a patented plasma functionalisation technique for the enhancement of recovered carbon materials that are produced from the recycling of waste tyres so that these materials have the desired properties to enable them to be reused in the tyre industry and other engineering applications of rubber. The project will also use plasma functionalised graphene, either alone or in combination with the newly developed recovered black materials as a hybrid system, to develop new multifunctional elastomeric materials that can find a wide variety of applications in a number of different industry sectors.